Designing a scalable state-of-the-art dynamic graph neural network (DGNN) model for unsupervised learning on dynamic graphs

Graphs are effective when modelling the complexity of many real-world systems by describing the relations and interactions between the system's entities. Although many of the GNNs proposed to date are trained in a supervised setting, the inductive bias of GNNs made these suitable for unsupervised learning on graph structures which can be applied to the many real-world applications where labelling datasets is not feasible. Nonetheless, despite a series of successes in geometric deep learning applications, graph representation learning is still yet to fulfil expectations of a similar overwhelming success of deep learning methods particularly to those of CNNs in computer vision. There are a number of reasons for the shortcomings; from the lack of standardised benchmarks similar to ImageNet; the scalability of the architectures proposed by the academic research community which are impractical to deal with very large graphs often seen in industrial applications; in addition, the limited research in dynamic graphs which more closely represent the evolving nature of complex systems; to the limited theoretical understanding of the expressivity of graph neural. Addressing some of these will be the focus of my research with the aim of advancing the exciting and current research in GNNs, and more specifically in dynamic GNNs (DGNNs) for scalable unsupervised learning. The central questions the research will address are the following: Can a DGNN model be proposed that is capable of performing graph reasoning tasks on both continuous and discrete dynamic graphs at scale in an unsupervised setting whilst at the same time achieving state-of-the-art performance? Are there any structural limitations on GNNs that limit the ability for these models to perform well in dynamic graphs? What are the current limitations facing DGNNs to scale up to large graphs seen in industrial applications and how these can be overcome? Are there any specific factors that limit the ability of unsupervised learning on dynamic graphs?